Fluoroarenes from Calcium Fluoride: Innovation with Global Challenges in Mind

The chemical sector including its fluorochemical segment is facing pressing challenges including the management of raw materials, transportation disruptions, complex and unreliable supply chains, and climate change. This new urgency encouraged us to revisit fluorine chemistry with global challenges in mind.

One class of essential fluorochemicals are fluoroarenes because of their pivotal role in medicinal and agrochemical chemistry; indeed, fluorine substitution generally improves the bioavailability, lipophilicity, and metabolic stability of target molecules. In the past decades, numerous elegant synthetic strategies to forge fluoroarenes have been developed with new reactivities featuring diverse arene precursors, fluorinating reagents and catalysts. These spectacular advances have supported countless research and development programs in the pharmaceutical and agrochemical industry as well as in materials science. Innovation for beneficial impact on the manufacturing of fluoroarenes has received less attention. We propose to revisit the synthesis of fluoroarenes with global challenges in mind. Specifically, we aim to prepare fluoroarenes and fluoroheteroarenes building blocks directly from calcium fluoride (CaF2) applying a strategy bypassing the necessity to manufacture, transport and supply toxic and highly hazardous hydrogen fluoride (HF). In previous work, we formulated a solution with the invention of the new reagent FluoromixTM that was prepared by ball milling calcium fluoride with a phosphate salt. This reagent was applied to access fluoro(hetero)arenes derived from highly activated precursors amenable to SNAr, albeit in modest yields. We now propose to invent a novel strategy to activate calcium fluoride in solution to enable its use for the synthesis of fluoroarenes with diverse electronic properties and substitution patterns. Both natural and waste calcium fluoride will be considered as fluoride source for the kilogram scale production of fluoroarenes building blocks that are essentials for the synthesis of critically needed fluorochemicals used as medicines for patient care, or as agrochemicals for food security.